Evolutionary Genomics of Immune responses in a wild mammal

Investigate the genetic basis and selection of immune responses in Soay sheep of St Kilda Integrating traditional ecological approaches with cutting edge sequencing technology